University of the Highlands and Islands and The National Trust for Scotland

To research, develop and implement a sustainable deterrent mechanism, using innovative technological solutions, to protect young trees from animal damage. In contrast to current practices, the deterrent must have a low landscape impact, be low in costs & maintenance and be effective all year round